Visualised Real-Time Monitoring of Hydrogen Gas Leakage and Compositions - Improving a Smart Technology

Our key message here is that based on a study undertaken for the UK's BEIS, the hydrogen emissions/lost could reach 174kt/y when its production is 12,000kt/y by 2050, and this innovative project is designed to tackle this serious and costly problem. The generic off-the-shelf facility isn't designed for this unique problem; hence our unique technology is fitted for this purpose. There are different "natural-gas" leakage detection methods in the market; however, they demand extremely high CAPEX costs, require regular maintenance and repair, and, more importantly, cannot work accurately and efficiently when hydrogen gas is entered into the national transmission and distribution systems. This project will study transforming our world's first integrated smart technology for simultaneous early gas leakage detection (visualised) and compositional monitoring into new "Hydrogen" applications, mainly for the UK's industrial clusters and national gas networks. This project will be an in-depth analysis of hydrogen gas leakage and compositional monitoring using an integration of thermodynamic modelling, improvement of a cloud platform for the data analytics processing, development of advanced ML models, and geographic information system (GIS) to really improve a novel early leakage detection and location identification system which can also quantify the leak rates and compositional changes of the stream in a real-time manner. It can also build a fundamental understanding of hydrogen-rich streams' kinetics and transport properties in transportation infrastructure. Together, these features of our technology develop a low-cost, easy to install & operate system that will last the lifetime of the hydrogen transmission and distribution networks. Early detection and repair of hydrogen gas leakages will be time-consuming and costly for gas distributors, and the industry has failed to deliver a technical solution to this problem successfully. HyCCS Tech believes this unique integrated technology could provide an elegant and cost-effective solution to this significant issue, drastically decreasing the hydrogen gas leakage identification and repair time and reducing the expenses for the gas transmission and distribution operators.